Automated Analysis of Furlough Workers to Minimise Fruadulent Applications on behalf of HMRC

Synalogik through the deployment of its innovative technology will provide assistance to Her Majesty's Revenue and Customs (HMRC) and its beleaguered Staff during the period of national crisis concerning the Covid-19 pandemic. Synalogik will transform the on-line Coronavirus Job Retention Scheme (CJRS) validation system through R&D concerning the integration of an automated process which considerably improves the implemented manual claimant verification check procedures and practices. The current approach is labour intensive; manual processes are required to verify new claimants which require extensive time to validate. The current Covid-19 claims processes will be entirely different from the norm and potentially incapable of full verification due to the overloaded system. HMRC is not designed to cope with such an amount of new data and therefore is potentially ill-equipped for these extreme circumstances.

Deploying a Cloud-based technology capability will assist HMRC investigators and analysts by significantly reducing valuable resources and saving significant time whilst conducting the necessary verification checks. Additionally, the advanced technology named 'Scout' identifies those claims which had risk assessment/indicators associated to their applications which gave rise to preventing fraudulent applications by individuals or organised crime groups (OCGs) targeting the CJRS scheme deliberately, whilst HMRC are under unprecedented pressure due to the underestimated applications sought within a few weeks due to the pandemic.

Synalogik are a UK based technology company, founded by experts in data science, intelligence, security and fraud investigation.

Synalogik has developed a unique solution, at the cutting edge of revolutionary intelligence management, to automate the identification, detection and evidencing of fraudulent financial activity by individuals or OCGs. The Platform - Scout substantially increases the efficiency, capability and capacity of organisations, such as HMRC, who rely on information to make intelligent and evidence-based personnel authentication decisions during such circumstances experienced during the unparalleled CJRS applications to HMRC throughout the Covid-19 pandemic.

Core to Scout is the automation of data analysis that draws intelligence on-demand from disparate data sources, providing HMRC with actionable intelligence in a fraction of the time, and at a fraction of the cost of current approaches.

This development project will focus on increasing the capabilities of this technology, through R&D, integration expansion, incorporation of specific case management systems and testing of increased Platform functionality, specifically technology operating over multiple UK datasets to better predict and identify fraud across the Revenue/Taxes sector.